Agricultural pest insect control: combining genetics, resistance management and dynamics

Technical abstract
This is a cross-disciplinary collaborative LINK project, with commercial partner Oxitec Ltd, with the objective of optimizing a biotechnological solution for the management of insect resistance to bio-pesticides. We will combine genetic technological developments with mathematical models, laboratory and field experiments to develop an integrated research approach for novel methods of insect pest management.
Oxitec pioneered the development of RIDL - Release of Insects carrying a Dominant Lethal genetic system - a novel approach to insect pest management based on the sterile insect technique.
Oxitec has recently developed transgenic RIDL DBM strains with female-specific lethality. Theoretical modelling has predicted that RIDL releases can mitigate resistance by reducing pest population size and driving pesticide-susceptible genes into a population through the male line.

Our project aims to build on these recent advances. We will test this novel theory using experimental evolution and competition assays to simulate existing resistance management strategies (work packages 1 and 2). We will extend testing to scenarios that are predicted to increase the impact of RIDL releases on resistance management. These scenarios will be increased spatial structure and exposure to multiple toxins. In work package 3 the fitness and field-suitability of new RIDL DBM strains will be investigated through fitness and mating competition assays. Performance of these strains will carefully evaluated in an experimental series that culminates in the field. This will be thoroughly supported by a range of novel mathematical models that will provide a detailed understanding of the evolution of resistance to Bt and its toxins in diverse and heterogeneous agro-ecosytems and also of the cost-effectiveness of genetic control methods for agricultural pests such as DBM (work package 4).

Potential impact
see lead document